Energy Intelligence: smart insights for affordable clean energy

**enee.io the fitness tracker for energy systems.**

**enee.io increases access to reliable and affordable energy by improving the life and efficiency of energy systems.** Through plug-and-play sensors, mobile phone applications and web-based reporting, enee.io provides customers with the information they need to optimize energy usage, improve energy system health and safeguard backup power supplies.

We focus on helping people in developing countries who pay disproportionately high amounts for energy and suffering from pollution caused by diesel generators. enee.io is the fitness tracker for energy systems

The enee.io product is a low-cost plug-and-play intelligent energy monitoring system (iEMS). The iEMS consists of simple proprietary IoT sensors that are installed on each source of energy generation (solar, grid and diesel generators), storage (batteries) and consumption (residential or commercial & industrial premises). The collected data from the sensors is transmitted to the enee.io cloud based servers where data analysis is provided through our proprietary algorithms. Alerts, insights, and energy performance information is provided through our mobile and web applications.

The EC10 project will incorporate AI into our platform and develop our hardware to deliver a low-cost, reliable and simple product that delivers high-quality insights for energy system optimisation, shaped by feedback from the Nigerian market and built for the Nigerian market. It will provide actual and forecast energy usage, cost and emissions data, along with alerts and insights for optimisation and transition from diesel generators to solar PV.

The iEMS is affordable and simple to use, representing a quantum leap as a data-driven enabler for households and businesses. We estimate savings of $1900 over 5 years for an $160 investment.

The iEMS will increase access for millions of people, to reliable, affordable, and clean energy by providing users with the information they need to optimise their energy system. Allowing them to 'right size' their energy assets and minimise operational costs. Ultimately reducing the reliance on costly and highly polluting diesel generators.

There are no other products available on the market that provide this combination of low-cost and cutting-edge technology